Generic Pharma Prescription Information

In England the generic pharmaceutical industry have helped to reduce the amount we as tax payers pay for medicines. They do this without access to information about how many prescriptions are written by GPs.Wavedata plan to find ways to open prescription data to the generic pharmaceutical industry in a way that they will find helpful and useful.This will help the generic pharmaceutical companies to produce the right amount of each medicine, and deliver it to the right part of England.This should mean efficiencies for the companies and reductions in the costs of these medicines for tax payers.